Newton Fund - Practical hydrogen fuelled vehicles for China

The Chinese government have prioritised the need to decarbonise energy and address air quality problems through the use of hydrogen energy from renewables and into vehicles. This business led, 24 month project will investigate the practical challenges of developing mass market hydrogen fuelled vehicles for China, particularly looking at commercial vehicles, novel routes to “green” hydrogen production and relevant hydrogen storage approaches which will be purposefully designed to meet the specific market challenges in China. Led by UK SME ULEMCo Ltd, for the vehicle and fuelling infrastructure, with Wuhan New Energy Institute (WNEI) of Huazhong University of Science and Technology (HUST) and Hubei Swan Coatings CO., LTD. to bring local Chinese market energy storage capability, the University of Liverpool (UoL) & HUST for a novel H2 production route, success in the project will lead to a clear road map for demonstration of significant carbon reduction and ultra-low air quality emissions for 1000s of vehicles in China, within the next 10 years.